Practical Explorations of Formalised Approaches to Microtonal Composition.

This research investigates new compositional applications of microtonal musical techniques in order to find new expressive capabilities in music. Alternative tuning systems (beyond the standard twelve-tone frame) based on (e.g.) 24, 31 or 72 tones per octave provide composers with an expanded range of expressive nuance in musical colour, texture and harmony (Chalmers 1993; Partch 1974; Wolf 2003). This consequent increase in data for the composer creates vast problem spaces demanding new organisational strategies, and new or adapted musical instruments. Lerdahl (2019) stresses the value in blending systematic and intuitive approaches to composition, yet we continue to lack codified methods for dealing with microtonal scale constructs (Jones 2013). Recent publications demonstrate that strictly formalised techniques of musical organisation offer a potential solution, however, continue to be complex (Bedouelle 2023; Dettman and Taylor-West 2023; Jedrzejewski 2021; Mazulis 2020). This research will devise formalised generative systems through which the subtleties and complexities of microtonal tuning systems can be effectively handled in composition and applied to specific expressive ends.